Enabling Data Integrity and Mobility in Equipment Finance

SME companies are the the economic backbone of the UK. There are over five million SME companies who collectively employ over 16 million people and turn over close to £1.8 trillion each year. Enabling our SME with the right equipment to fuction at the highest level of productivity is key. If the UK economy is to lead in the global economy then SME companies must be able to access finance to acquire equipment in a fast, flexible and affordable manner. This project specifically sets out to apply blockchain/distributed ledger and 'smart contract' technology to equipment financing. The project will ensure that we determine feasibility and optimise the commercial application of these emerging technologies. Ultimately the goal is to connect SME companies with institutional investors in as secure, as fast and as business-friendly manner as possible.